Effective feedback methods to improve student confidence and learning outcomes in Computing

This project aims to understand the causes of student dissatisfaction within the NSS results in Higher Education within the UK. The project will specifically focus on the assessment and feedback category in these results.

The research will involve analysis of factors leading to student dissatisfaction and investigate potential solutions that HE institutions can employ to improve student perceptions and experiences of assessment design and teacher feedback. This effort will include reviewing findings from previous studies outlined in the pedagogical literature of Higher Education as well as collecting primary data from staff and students at Newcastle University as a case study. The output of the project will be the development of a tool that gives clear, personalised feedback on performance to students and also provides guidance on how they can make improvements in their learning